The University of Lancaster and Teleplan Forsberg Limited KTP 24_25 R1

To develop an alternative navigation method "Visual Inertial Navigation System" (VINS) to overcome limitations with GNSS navigation with the aim to provide a significant enhancement in UAV navigational accuracy.